University of Huddersfield and Deluxe Beds Limited

To deliver improved Operational Agility presenting opportunities for utilising SCRUM (an holistic product development strategy) for developing bespoke solutions through ‘value optimisation’ and process improvement.